BBSRC DTG: Regulation of lymphocyte apoptosis by novel immune cell GTPases

Technical abstract
Homeostasis is the ability of a cell, tissue or organism to regulate its internal environment to maintain a stable, constant condition. The homeostasis of mature lymphocyte (a type of white blood cell) populations is essential for the health of vertebrate animals including humans. Disturbance of this homeostasis by infectious pathogens, by ageing or by some therapeutic treatments can be associated with reduced immune resistance or autoimmune disease. Many genes and proteins, some known, others yet to be identified, contribute to maintaining pools of naïve T and B lymphocytes that have diverse repertoires of antigen receptors (proteins which bind to antigens). Antigens are molecules that are recognised by the immune system.